Deep-Music-Dream: A New Artificial Intelligence Approach to Computer-Aided Composition

Adapting image manipulation techniques such as those used by Google DeepDream into a new artificial intelligence system for musical composition, through analysis & reconstruction of spectrograms. A primary objective for this will involve the use of deep learning systems, specifically neural networks - interconnected clusters of code which interact with each other in a similar way to neurons in the human brain, and are especially useful for pattern recognition.